Agency by Agency: Creating the first and only real-time industry analytics and insight source to inform and support the UK's marketing and advertising agency sector

Agency by Agency is a new product by Salmon Consulting, based on years of experience and highly sophisticated technology to offer the first and only source of real-time data and insight on the UK's marketing and advertising agency sector. This data will have a breadth and depth that, when combined with our specialist insight and reporting, will allow us to offer a range of new offers to a number of addressable markets within the creative sector.

Our product will be used by agency owners for benchmarking their own services and competitor analysis, by investors for finding fast-growing companies and acquisition targets, and for doing due diligence. Brands will be able to use it to find specialist agencies for new projects and commissions, while publishers promoting, selling into and supporting the sector will have an insight into the sector as a whole that has never existed before. Policy makers and industry bodies will have insight into the nature and distribution of creative agencies in their local, regional and national economy.

The Innovate UK funding will be used to create the data, test the needs of these markets and develop the specific offerings that will have the most value to them.